The University of Leeds and Infineum UK Limited KTP 21_22 R3

To develop and embed novel techniques and methodologies to gain fundamental understanding of the mechanisms of surface deposit formation which will reduce time to market for new chemical additives and significantly accelerate the development of innovative new products for existing and new markets